Queen's University Belfast and Marine Surface Finishing Limited

To develop and embed technical knowledge and expertise in the application of protective coatings to facilitate entry into new and emerging markets.